cybersecurityfunding

At CMD Electrical we are concerned that our current information security control and processes may not be robust enough to protect our business and our customers from cyber attacks.